Seamless integration of efficient 6G wireless technologies for communication and Sensing

6G-SENSES proposes the integration of novel 6G RAN technologies such as Cell-Free (CF) Massive Multiple-Input Multiple-Output (MIMO) and Joint Communication and Sensing (JCAS) to support the 6G vision that is sustained by the current (and future) architectural framework based on 3GPP and O-RAN. The project considers a multi-technology RAN ecosystem with technologies that are able to offer sensing functionalities. These technologies are Sub-6, Wi-Fi, millimeter wave and 5G NR, which will coexist in a JCAS framework whose goal is to retrieve as much information as possible from the surrounding environment to improve energy efficiency, reduce power consumption and favour communication at high data rates. Additionally, some of these technologies will be amenable to be integrated in the first implementation of a fully distributed CF-mMIMO scheme using mmWave and Sub-6 technologies. WIth the aim to enhance availability and coverage and to improve sensing performance, will leverage Reconfigurable Intelligent Surfaces (RISs) making use of the distributed nature of the access points and availability of multiple antennas. An optimization of distributed signal processing and resource allocation schemes tailored for RIS-assisted CF network architecture is proposed. This framework will make use of new PHY technologies to increase the cooperation among access points and their inherent capabilities to improve the precision/accuracy of the sensing capabilities. Sensing information stemming from these technologies will be pushed to the O-RAN framweork for optimization purposes using the Radio Intelligent Controllers (RICs). A total of three Proof-of-Concept demonstrations will be showcased, which encompass the proposed objectives of the project in a single infrastructure